CAPTAIN

CAPTAIN is designed to create the first information technology product in the aviation
industry that will achieve substantial fuel savings, CO2 reductions, and cost savings for
airlines. It will improve fuel efficiency in aviation by directly influencing airline captains’
decisions--a radically new way of promoting sustainability. In his latest research, project-lead
SME Avalon Behaviour Ventures’ co-founder Dr. Robert Metcalfe showed that personalised
feedback to airline captains increased fuel efficiency by 10-20%, saving the airline being
studied £5.5m and reducing approximately 1.2million kg of CO2 emissions. This grant will
fund the technological scaling of this research into a Software-as-a-Service (SaaS) through the
acquisition of new knowledge and skills. This research and development project specifically
aims to provide proof of technical feasibility through the development and testing of a basic
prototype that will: (i) integrate and analyse revealed fuel-use data; (ii) deliver personalised
and actionable behavioural solutions to captains; (iii) build in scientifically robust
experimentation methodology.